Identifying the regulators of polyadenylation

Very rapid induction of transcription is a property of a relatively small number of genes with high importance in the regulation of gene expression, often called the immediate early response genes. They include the serum response genes (e.g. Fos, JunB, Egr1), the inflammatory response genes (e.g. Tnf, Ptgs2/Cox2) and many viral genes (e.g. SV40 early gene). Typically, these genes produce relatively unstable mRNAs, which are rapidly deadenylated before being degraded. Portions of these genes and fusion proteins derived from their transcription factors are often used to construct inducible transgenes for biotechnology, but these synthetic genes seldom achieve the very rapid, up to over 10,000 fold induction observed for the endogenous genes, suggesting that we still do not understand some of the regulatory mechanisms. We have demonstrated that regulation of the initial poly(A) tail size plays a major role in the regulation of these genes. In addition, mathematical modelling of mRNA accumulation during the rapid induction of an unstable mRNA indicates that the time it takes to deadenylate an mRNA, the deadenylation delay, is critical for both rapid accumulation and for full depletion of mRNAs after transcription repression. If the delay is too short, both accumulation and depletion are slow, if the delay is too long, the mRNA persists at high levels long after transcription stops. Together with our experimental data, this inidcates that efficient immediate early gene induction requires specific factors and sequence elements that promote polyadenylation early in the transcriptional response. Using an siRNA screen, we have identified a number of potential candidates that could play a role in this process.
In this systems biology project, you will make measurements of the accumulation and decay of mRNAs, as well as of their poly(A) tails in cells in which the putative regulatory factors are knocked out. Both endogenous genes and transgenes will be employed. Using mathematical modelling, you will quantify the effect of the knockdown of factors on the deadenylation delay. This will include modelling the change in the distribution of poly-A-tail lengths over time. Using reporter genes, the regions of the genes required for the increase in poly(A) tail during induction will be mapped. The student will be trained in standard molecular and cell biology, including transgene construction, in specialist RNA biology and learn advanced methods for measuring mRNA synthesis and poly(A) tail length that are not yet widely available (quantitative thiouridine labelling, poly(A) tests and mathematical modelling). It is likely that the project will include at least one high throughput experiment (microarray or RNAseq). Moreover, you will receive training in computational biology related to gene expression.